Computational prediction of hot-electron chemistry: Towards electronic control of catalysis

Higher living standards and a growing world population are the drivers behind continuous increases in greenhouse gas emission and industrial energy use. This provides growing pressure on chemical industries to develop more sustainable and efficient chemical transformations based on innovative new technologies. Light-driven plasmonic catalysis offers a promising route to more sustainable and energy efficient chemical transformations than conventional industrial-scale catalysis by replacing petrochemical reactants and energy sources with abundant feedstocks such as carbon dioxide from the atmosphere and renewable energy from sunlight. In addition, light energy can selectively be transferred via excited electrons in metal nanoparticles, so-called "hot" electrons, to molecules and enables more specific chemical reactions than conventional catalysis, potentially increasing yield and decreasing unwanted side products.

Underlying this unconventional form of chemistry is the intricate coupling of light, hot electrons, and reactant molecules, the lack of understanding of which has inhibited systematic design and study of reaction parameters such as particle size, shape, and optimal light exposure. A predictive theory of hot-electron chemistry will support the adaptation of this technology in the chemical industry, which holds the potential to significantly reduce the industry's carbon footprint.

The aim of this project is to develop and exploit a computational simulation framework to understand, predict, and design light-driven chemical reactions on light-sensitive metallic nanoparticles and surfaces, so-called plasmonic nanocatalysts. The vision behind this fellowship is to provide quantum theoretical methods that fill a conceptual and methodological gap by providing accurate and feasible computational prediction of experimentally measurable chemical reaction rates as a function of catalyst design parameters relevant to the real-world application of this technology.

In synergy with experimental project partners, the fellow will lead a research team of 2 postdoctoral researchers to develop highly efficient computational chemistry methodology, which will be applied to scrutinize mechanistic proposals, support and guide experimental efforts on light-driven plasmonic carbon dioxide reduction chemistry, and to construct reaction rate models relevant to improve the industrial viability of this technology. The aim is to provide a step-change in the mechanistic understanding of light-driven plasmonic reduction catalysis on the example of carbon monoxide and carbon dioxide transformation to enable rational design of catalyst materials with wide implications for continuous photochemistry and electrochemistry applications in industry. These applications will be explored by continuous engagement efforts of the fellow with leading chemical and petrochemical companies. With this project, the fellow will establish an international track record by fostering existing and establishing new collaborations with the goal to become a recognized researcher in this comparably young field.

Potential impact
Continuing fossil fuel depletion and accumulation of greenhouse gases in the atmosphere will become the defining threats to living standards, a healthy society, and energy security for more than 10 billion people inhabiting the planet in the second half of the 21st century. To significantly reduce these threats, while maintaining the important socioeconomic role of industrial catalysis, innovative catalytic pathways need to be identified that are both efficient and environmentally sustainable. This extraordinary challenge amounts to nothing less than transforming the national and global petrochemicals and commodity chemicals industry to build on abundant feedstocks such as carbon dioxide, water, and renewable energy from sunlight with product yields that push beyond the thermodynamic limitations of conventional industrial catalysis. Our proposed research on computationally predicting light-enhancement of catalysis will directly impact the realization of a technology that can contribute to such a transformation.
1. Academic Impact
Hot-electron chemistry, the subject of this project, touches on many disciplines and is driven by plasmonic light-matter interaction with numerous proposed applications beyond catalysis that include sensors, mobile fuel generation devices, and energy harvesting materials. These areas are of specific interest for defence applications developed by academics, the UK Defence Science and Technology Laboratory, and the US Department of Defense Research Offices. The methods we develop and the models we will construct will impact our Academic Beneficiaries and the above stated research areas via a dissemination strategy targeted to actively engage a wide range of scientific communities.
2. Economic and Environmental Impact via Innovation in Industrial Catalysis
This project will develop models to predict catalyst structure, cost, and efficiency relations that support the adaptation of hot-electron-enhanced chemistry in industrial catalysis. This has the potential to provide drastic gains in energy efficiency, product selectivity, and a reduction in carbon footprint on a planet-wide scale. This will provide an important know-how advantage for the UK petrochemical and commodity chemicals industry represented by companies such as BP and Johnson-Matthey against low-tech competitors in emerging markets. The Fellow is new to the UK research and innovation landscape and this fellowship will enable him to identify industrial contacts and actively engage with them to effectively communicate the commercial implications of our findings.
3. Societal Impact via Maintained and Improved Living Standards
Long-term industrial adaptation of plasmonic catalysis technology will benefit environmental protection and energy efficiency on a scale that will affect individual UK consumers and households. The research we propose aims to impact this technology by providing theoretical rate models and structure-function relationships that support catalyst design. We propose several outreach efforts to inform policy makers and the wider public of the importance and potential benefit of innovation in industrial catalysis and the important role of computational modelling as a driver for such innovation.
4. Impact on People and Skills
We will use and develop methods of computational science, artificial intelligence, and data-driven design, which are key to further develop the UK's digital economy. The two postdoctoral researchers funded by this project will develop skills that are in high demand in academia and industry. They have the potential to become leading innovators in the UK's growing data science and computational modelling sector. The fellow will fully utilize this fellowship to establish himself as an internationally recognized leader in the field of plasmonic catalysis and computational chemistry. This will be supported by our dissemination plans designed to engage a diverse range of academics and industrial stakeholders